Cross-Cohort Research programme: employment, health and wellbeing

Funding is requested for a three-year research programme led by the Centre for Longitudinal Studies (CLS) that will seek to improve our understanding of the intergenerational transmission of economic and health inequalities in the UK. The programme will use rich data from the four CLS-managed cohort studies that form a core part of the UK's portfolio of world-renowned longitudinal studies: the 1958 National Child Development Study (NCDS), the 1970 British Cohort Study (BCS70), the Millennium Cohort Study (MCS) and Next Steps (formerly the Longitudinal Study of Young People in England). In bringing together the leading academics responsible for these studies, the programme of research described below will exploit CLS's unique experience in designing longitudinal surveys, its in-depth knowledge of each of the data sets, and the Centre's insight into UK public policy issues.
The programme, which will also involve expert external collaborators and visiting scholars from other countries, is designed to enhance the work of CLS as an ESRC resource centre. It will deepen our understanding of two overarching themes 1) Healthy lifestyles across the life course, and 2) Processes and consequences of social mobility. The programme will focus on cross-cohort comparisons, policy-relevant topics, cutting-edge empirical methodologies, and inter-disciplinary collaboration. Each theme will comprise a set of inter-related research projects. The 'Healthy Lifestyles' strand will cover: intergenerational influences on physical activity; parental work and the rising prevalence of obesity across generations; childhood mental health trajectories and lifetime consequences; alcohol use across the life course and its links with health and wellbeing. The 'Social Mobility' strand will cover: parents' wealth in childhood and its relationship with children's development; the mechanisms and consequences of social mobility; the influences on and outcomes of educational and occupational aspirations of children and young people.
The programme will capitalise on the new data collections of the MCS and LSYPE, planned for 2015. This will maximise the return from prior ESRC investments, and ensure the relevance and timeliness of findings for policymakers and practitioners. The analyses will also benefit from the comprehensive data collected from cohort members born in 1958 and 1970 through childhood and into adult life. Coupled with the detailed data available on cohort members' parents, these studies are uniquely placed to shed new light on intergenerational transmission of advantages and disadvantages.
We have a carefully considered strategy for making sure that evidence from the research programme is fully exploited by a wide range of users. Seminars and conferences will be organised to share the results of analyses. The well-established CLS website (with approximately 25,000 unique users per month) will be augmented to showcase the programme's outputs, including publications, presentations and case studies. Media coverage of the cohort studies has proven to be an effective way of reaching many target audiences, including policymakers, practitioners, third sector organisations, and the general public. CLS will issue press releases on new publications and findings from the programme, and will further extend its use of social media to promote this research.
CLS recognises the importance of ensuring that the cohort studies have maximum instrumental, conceptual and capacity-building impact. The proposed programme therefore focuses on issues that are central to promoting health and wellbeing across all sections of society. Research findings will be discussed with practitioners and policymakers, thus feeding through to public policy debate. We will also monitor, record and publicise the impact of the research to inform researchers and funders, and demonstrate to cohort members that the studies they are involved in are making a vital contribution to society.

Potential impact
Who will benefit from this research programme?

Policymakers - As discussed in the Pathways to Impact, findings from the proposed research programme will have direct relevance to a range of policy issues. CLS has extensive experience of successfully raising awareness of cohort study findings among policymakers, primarily through its media and events work. Focusing on central government and devolved administrations - but also local government and parliament - CLS will continue to improve the accessibility of both the data and findings for these beneficiaries.

Practitioners
Findings from the research programme will be useful to practitioners, their regulators, and their professional associations. In particular the proposed programme of research will be directly relevant to those working in health education and public health.

The Third Sector
The two main strands of the research on Healthy Lifestyles and Social Mobility are likely to be of specific interest to organisations within the third sector and the provision of funding for secondments to CLS to work on the cohort data will help build capacity in this sector as well as strengthening links between CLS and external bodies.

General public
As a publicly-funded resource centre, CLS has a duty to make its work transparent and accessible to the general public. However, CLS also has the potential to improve public understanding of social, economic and health issues. Findings from the proposed research will be relevant to issues in everyday life, such as parenting, physical and mental health. It should also be noted that the general public includes cohort members and their families. Public outreach, such as press coverage of the studies, will contribute to boosting cohort members' engagement.

Media
Successful engagement with international, national, regional and local press is an important mechanism for reaching a wide audience including each of the groups described above. More information on our media work can be found in the Pathways to Impact section.

Data users
As described in the Case for Support, an important output of the research programme will be well-documented derived variables describing longitudinal trajectories (e.g. of alcohol use and of physical activity). These will augment the high quality data resources already provided by CLS. The primary beneficiaries of this work will be other data users across sectors, career stages, disciplines and countries.

Wider research community
CLS holds considerable substantive, methodological and professional expertise. In the proposed programme of research we will take a systematic approach to important statistical issues such as unmeasured confounding, measurement error and attrition, and in so doing our published work will provide guidance to other users - particularly those early in their careers and those using other longitudinal resources - to dealing with these issues in their own research.

How will they benefit from the Research programme?

The CLS Research programme will benefit the groups listed above in several ways:
- relevant and timely packaging of findings for policy development and practice guidance, for example, briefing documents and events, and social media
- easier access to published works using cohort data, for example through the CLS online bibliography and the working paper series
- accessible and engaging information on social, economic and health issues, for example through web news items, press releases, social media, and briefing papers
- high-quality, well-documented data resources for research
- opportunities for secondments and visiting fellowships
- training and capacity building support for those analysing data, including students, early career researchers, Government analysts and those from the third sector